AI driven mobile cultivation and downstream processing pilot plant for a broad range of biologics

We are designing and constructing a mobile pilot plant to assist UK biotech companies in their scaling activities. Our systems will be underpinned by cloud based AI which will provide data which incorporates both scientific and commercial imperatives.

By bringing the right team and data together, a flexible, intelligent platform will be designed which will reduce scaling bottlenecks, increase the quality and granularity of the data being collected, and speed optimisation of the processes.

Investment is data driven; by incorporating commercial sensitivities, client companies will have more defensible propositions for scale. This will build value in the client companies, accelerate scale, de-risk the proposition and increase investment options.